Optimization of Surface Functionalization of Biosensor for Accelerated Drug Development & Production

The goal of HexagonFab is to unlock the secrets of biomolecules and shed light on how they interact. The protein analysis instrument BOLT created by HexagonFab helps the pharmaceutical industry to develop the medicine of the future, to find the best practice to produce drugs and to ensure their efficacy and safety through convenient and accelerated quality control (QC). The current systems used in drug discovery and development to perform QC measurements are hitting their limits with laborious protocols and significant hands-on-time. HexagonFab has developed a novel sensor platform tailored for convenient and rapid QC measurements, based on nearly a decade of research at the University of Cambridge, thereby offering a solution for the drug development process in the pharmaceutical industry.

As the novel sensor technology is crucial for HexagonFab's BOLT, the goal of the project is to optimise the sensor surface functionalization to bring BOLT to the market. The high specificity and sensitivity of the sensor combined with its unique technology will help the drug development industry significantly to accelerate their research and development processes, leading to safer and more efficacious drugs.